Flexi-Hex E-Commerce Packaging for Bottles

Flexi-Hex is an innovative new sustainable packaging system for bottles created in response to the increasing number of e commerce drinks sales and the demand by e commerce companies to improve their environmental credentials by going 'plastic free'.

Flexi-Hex is simply made from recycled paper yet is surprisingly strong and durable. The unique honeycomb design gives the packaging high compression resistance and the unique cellular structure of Flexi-Hex allows flexibility to fit irregular bottle shapes and sizes. The honeycomb geometry is unique in that it expands to create a sleeve 35 times wider than its compressed form. Flexi-hex is also lightweight and in its compressed form takes up little storage space. The system's flexibility is pragmatic for compact lightweight portability.

With public awareness around single-use plastics and the devastating effect on the marine environment at an all time high, developing a sustainable plastic free packaging system for e-commerce drinks sales will offer a solution to reduce the considerable amount of plastic waste companies generate reducing their environmental footprint.